Lancaster Logic Response Ltd Music Access Platform

Music is an ever present component of most people's lives from the background soundtrack in cafés to the prominence of live stage performances. While composition and appreciation is well understood, its generation and analysis are very human intensive processes. Computer automation in this area is cutting edge research, with the UK having leading institutions in the field; being an academically taxing area, commercialisation (marketing hype notwithstanding) is minimal. At Lancaster Logic Response we are driving the music analysis side of this research with the aim of bringing it to market for the advantage of the vast numbers of industry professionals who have to work with music in a huge variety of contexts. Our proposed Music Access Platform aims ultimately to produce a middleware platform as a solution able to be subsumed by both current and future multimedia systems to leverage existing talent and facilitate exciting new possibilities in cross-media performances.